WEAVE: The next generation wide-field spectroscopy facility for the WHT (Cambridge Element: 2013/14)

Potential impact
This is a joint proposal and this section is completed on the Lead Institution application